Keyscapes Design & Construction

Keyscape Design & Construction are a creative landscape gardening company based in picturesque Pershore, Worcestershire. Let us help you discover the very best from your garden so you will derive the maximum pleasure. Enjoy the finest quality workmanship and materials together with the most exquisite planting. Every garden is individual and every customer requires something different from their garden. No two gardens will ever be the same. At Keyscape we listen to what you want, then we use our expert knowledge and understanding of good design to produce a layout that not only works for you but looks stunning too. A consistently award-winning team, they have recieved a number of Royal Horticultural Society medals at the Malvern Spring Garden Show, Hampton Court and Gardeners World Live at the NEC, building gardens for Chris Beardshaw, Ali Ward and for other designers.